Evolutionary processes in the Local Universe

Establish what causes the cessation of star formation within strongly barred spiral galaxies and why the star formation desert (SFD) feature is more commonly seen in early-type galaxies